AHRC-FAPESP MoU - Public Spaces and the Role of the Architect: a comparative study of Modernist and contemporary examples in London and Sao Paulo

AIMS AND OBJECTIVES
This Anglo-Brazilian research project takes advantage of the complex and often spectacular legacy of architectural Modernism in both London and Sao Paulo (SP), and examines the public spaces in and around seminal examples of large scale Modernist architecture in both cities. In a social context of growing demand for greater democratic authorship and ownership of the built environment, in particular its public realm, the roles of the architect and of design need wider and deeper examination. The project will use the analysis of work from the 1960s and 70s in both cities as a way of reflecting historically on contemporary public space design, an important contribution to the current debates on 'place-making'.
The research teams from London and Sao Paulo will:
1) investigate the role of the architect in the production of contemporary public space in Sao Paulo and London from the perspective of the architect's very different role during the period of High Modernism (1960s/70s) in both cities;
2) examine whether there positive aspects to architectural Modernism in Sao Paulo and London that can be recovered to address the low quality of much contemporary public space in both cities, and
3) explore possible relationships between traditional top-down design in both countries, and the growing interest in the UK in participatory approaches, within the context of the contemporary design of public spaces in both cities? Does greater democracy in the delivery of the built environment increase its quality? its popularity?
4) develop and disseminate a wider and deeper understanding of the relation between the authorship and ownership of public space, post-war and now in both cities.
CONTEXT OF THE RESEARCH:
Brazil had a 'golden period' of Modernism, the result of a social pact between the architect and society. This period and this pact are long over, and it could be argued that England, apart from a brief interlude centred around the Festival of Britain, never enjoyed a 'golden period', resisting Modernism's often alienating expression in built form. Today there are marked similarities between the two countries: they both have world class financial capitals, London and Sao Paulo, and they both have multicultural populations. They both suffer from a wide divide between rich and poor, and from chronic housing shortages. Most importantly, their cities think about public space defensively, mirroring social segregation with spatial segregation. The desertion of crime-ridden public space in Sao Paulo and its over-surveillance in London are symptoms of urban failure unanticipated by the optimism and egalitarianism of Modernism.
The Brazilian and UK teams will therefore select important Modernist and contemporary public space case studies in both cities to investigate the role of the architect in their production, and to discover whether useful knowledge can be transferred between cities in the interests of more 'successful' public spaces - i.e. enjoyed and frequented by the urban population as a whole.
APPLICATIONS AND BENEFITS:
Architects, urban designers, and developers will benefit from a better understanding of the design of successful public spaces, and will gain a wider perspective on alternative forms of more participatory design that shift the centrality of the designer (and the developer) to varying degrees.
Planners and city councils will gain a greater appreciation of the role of design in the creation of public spaces, and of the ways in which the designer can subvert or contribute to their success.
Academics will benefit from a cross-cultural comparison that examines the Modernist production of public space in a new way - from the point of view of the designer and design practice. They will also benefit from a view that challenges fashionable ideas about the automatic undesirability of top-down design.

Potential impact
The cross-cultural Public Spaces and the Architect projectis targeted at many audiences beyond the academic community (see 'Academic Beneficiaries'), in the interests of an improved understanding of the role of the architect in public space design, and consequently an improvement in public space design itself. Our built environment partners are the Royal Institute of British Architects (RIBA), the professional body of the architecture profession in the UK, which oversees architectural education, lobbies for the role of architecture in the production of the built environment, and promotes architectural culture, including its history, andthe Royal Town Planning Institute (RTPI), and its International Development Network (IDN), which are committed to greater synergies between planning and urban design, and greater public awareness of the development of the public realm by both planners and designers. Both these bodies have a stake in the role of the architect in the built environment, and/or in the delivery of successful public spaces. They will therefore be keenly interested in a project thatchallenges the prevailing acceptance of the diminished role of the design professional in the production of public spaces, and which makes suggestions for improving the quality of public spaces by means of lessons drawn from two cultures and two time periods. There will be an immediate impact in 2017 - when the results and conclusions of the research are presented to our partners and discussed with them in terms of their contemporary application - and a long-term impact, as those to whom the research was presented disseminate it to other decision makers, in the interests of 'Enhancing quality of life, health and creative output'.

Our first UK government project partner is the British Council, which develops cultural relations in over 100 countries, working with thousands of policymakers, academics, curators and teachers in the UK and abroad to develop policy, professional standards and civil society in partner countries. For them, the primary interest in the project is in a successful cross-cultural collaboration between two HEIs, one in London and one in Sao Paulo. The means by which we collaborated, and repeatability of those means, will, if successful, influence funding policy on future collaborations, and serve as a useful template for arts and humanities research partnerships. The second is Design Council CABE, a semi-autonomous government body charged with improving the built environment and ensuring that places and communities are resilient and adaptable. They are consulted by Local Authorities across England, and by central government on developments of any size, and will welcome evidence of the role and importance of design in the delivery of public spaces.Our Brazilian government partner is the Municipal Secretariat of Culture, Department of Historical Patrimony (DPH) in Sao Paulo, for which Prof. Lefèvre has worked as president of CONRESP (see CV). The Municipal Secretariat for Culture is responsible for many important Sao Paulo cultural institutions. The research will contribute to policy formation/revision on historic conservationin the city. Again, some impact will be immediate (2016/17), as the research is presented to, and discussed with, these partners, and some will be long term, as this example of collaboration is referred to later as evidence useful for funding decisions.

In addition, our Research Fellows and PhD student will benefit greatly from the project, first in terms of cross-cultural collaboration, and the negotiation and open-mindedness that requires, which translates easily into other employment sectors, and second, in terms of transferable generic skills: writing and presentation skills, mapping and data analysis skills, visualisation and communication skills. This skills impact will develop over the course of the three year project, as our Fellows and PhD student pursue the research and its dissemination